Microfabricated fibre optic probes for quantum sensing in healthcare

"This is a PhD research project in Physics.

Fibre optics provide an optical window to the internal organs. Light interaction at the individual photon level with internal tissues can reveal the presence or progress of disease. This project will be focused on practical development and demonstration of new healthcare technology. Using a Nanoscribe tool, the latest in two-photon microfabrication technology, it is possible to develop lenses, mirrors, and other optical components which can be fabricated directly on the end of a fibre - creating novel "lab-on-fibre" (LOF) technology. This process has been likened to 3D printing on the micron scale and has world-leading accuracy in the production of small probes which may then be inserted endoscopically or by needle. These microfabricated devices can be combined with multi-core fibres to alter light delivery and collection from a sample, and paired with advanced measurement techniques, such as absorption and Raman spectroscopy; and time-resolved single-photon sensing.
Of particular interest is applying quantum technologies to healthcare, to deliver the most advanced measurement techniques to clinical application.
[Further detail in full project description]"